Translating the Deaf Self

The majority of people rarely if ever have the experience of being interpreted or translated. Confined to occasional social, business or official situations being interpreted is usually episodic and purposeful. The translated self is not a permanent condition. However, for Deaf British Sign Language users, this is not the case. Deaf people experience others' perceptions of who they are through sign language interpreter mediation on an everyday basis. Others' experience of Deaf people, largely formed indirectly through the use of interpreters, is rarely understood as intercultural, but typically through the lens of disability. To date analyses of translation and identity have focussed on the identity of the translator, but not on the user, and particularly not on the user who is in a permanent state of being translated. Through an interdisciplinary, mixed-methods, qualitative research design, this study will pioneer a new exploration of translation and culture. The project seeks to explore whether translation is constitutive of Deaf culture(s) in their formation, projection and transformation and the impact of consistently experiencing existence to others as a translated self on personal identity, achievement and well being. The results of the study will inform theories on translation, identity and well being, and will trial a new methodology for conducting research with visual languages. The results will also have an impact on stakeholder groups such as parents of deaf children, sign language interpreters, and hearing people that work with Deaf sign language users, as well as Deaf people themselves, in better understanding the consequences of a permanent condition of the translated self.

Potential impact
In line with Charles Forsdick's reflections on the Translating Cultures theme and his recommendations to bring findings of research and related activities to wider publics, build new communities and alliances, and to seek new audiences (see http://translating.hypotheses.org/404), the outputs of this project have been carefully considered in order to have impact on the non-academic community, including: the Deaf community, the wider hearing and hard-of-hearing (non-sign language using) community, Government bodies, third sector organisations, educationalists, parents with deaf children, and sign language translators and interpreters who function as intermediaries in the translation of the Deaf self. This research will provide an evidence base for potential policy changes in the UK in relation to Government Access to Work translation and interpreting provisions for Deaf people, as well as feeding in to training for Deaf sign language translators and hearing sign language interpreters, training for teachers of deaf children, and other hearing people that work in a professional capacity with Deaf people (such as social workers, audiologists, speech pathologists, disability advisors). Furthermore, the production of a bilingual educational drama in English and BSL on video, which will be disseminated through various forms of social media and entered into international Deaf film festivals, will ensure the wider impact of the research results on the international Deaf community, Deaf adults and young people. The major resulting impact is that the video will be available to be presented at academic conferences and non-academic community workshops, to deaf children at school, to sign language interpreters as part of professional development training and sign language interpreting students as part of their education, to hearing professionals as part of deaf awareness training workshops. Thus the resulting video will be utilized by academics, third sector (Deaf community and disability) organisations, professional associations and educational establishments to raise awareness about Deaf people's life experiences, about the role of signed language interpreters in mediating Deaf people's lives, the relationship between translation and identity, and the shared experiences of Deaf people in engaging in indirect communication.